Gold in Britain's auriferous regions, 2450-800 BC: towards a coherent Research Framework and Strategy

We aim to understand better the pre-Iron Age gold artefacts that have been found in Britain's auriferous (gold-bearing) regions - Scotland, Wales and parts of western England. These include some of Britain's best-known gold objects, such as the 720-gramme 'cape' found at Mold, north-east Wales. Despite decades of study and perennial public fascination in such objects, many questions still remain: was local or non-local gold used to make them (or a mixture of gold from different sources)? Where, how and why were they made? How was the production of gold objects organised? How was the know-how for extracting and working gold passed on? What was gold's significance, meaning and value to the people who used it? Such questions are important because gold offers us a way of understanding the social and economic dynamics of Copper Age and Bronze Age societies, at regional, national and international scales. Gold has been used as a symbol of power ever since its use, and the know-how to extract and work it, were introduced to Britain by Continental immigrants around 2450 BC. Gold objects will have played a prominent role in interactions between elites. As a rare, precious material that can catch the sun's rays and dazzle the observer, it was probably invested with potent symbolism. We have only just begun to appreciate the nuances of its use and significance in prehistoric Britain. But there are exciting developments: master goldworker Brian Clarke is currently completing a replica of the Mold 'cape', his work yielding new insights into the tools, techniques and expertise of the Bronze Age goldworker; and Dr Chris Standish's recent lead isotope analysis of Irish and some Scottish Early Bronze Age gold artefacts has overturned long-held views by showing they were made using gold from Cornwall or Devon, rather than Ireland.
Developing our understanding further requires an approach that crosses disciplinary and geographical boundaries. So we propose to bring together, for the first time, many of the foremost researchers on prehistoric gold in Europe - archaeologists, geologists, geochemists, archaeometallurgists and practising goldworkers - into a Research Network, along with early career researchers and postgraduates. They will be tasked with taking stock of what we do and do not know about gold as a raw material and as finished artefacts in Britain's auriferous regions, c 2450-800 BC, setting this within a broader national and international context; defining the key outstanding research questions; and formulating a coherent, effective research strategy to tackle those questions. They will do so through a series of three symposia, held in Edinburgh, Cardiff and (to underline the strong Irish links that did exist during this period) Dublin. The resulting Research Framework and Strategy will be disseminated as an on-line, open access resource on the National Museums' Scotland website. Why focus on Britain's auriferous regions? Because: i) here is where we have the best chance of detecting the use of local vs. non-local gold in the case of objects that have not been repeatedly recycled or made from mixed-source gold; and ii) the task is manageable within the project timescale. But the Network's perspective and value will extend far further: it will set new standards for prehistoric gold research and lay the foundations for a major international research project.
The Network's activities will be outward-facing, benefiting a wide range of stakeholders. There will be public lectures and podcasts by Network members and,after the Dublin symposium, a practical demonstration of Bronze Age-style metalworking by Brian Clarke, filmed for the Network's web pages. Information on and images of individual gold objects from the study area will be posted on the web pages, and social media will track developments and allow public feedback. There will be academic and popular publications and conference presentations, including at the 2019 EAA conference.

Potential impact
The outputs of the project will benefit a wide range of non-academic stakeholders, as detailed in the Pathways to Impact statement:

1. The general public: understanding of, and engagement with, the wealth of information relating to pre- Iron Age gold in Britain's auriferous (gold-bearing) regions will be enriched and enhanced by the web outputs, by popular publications (e.g. article in Current Archaeology) and by the raft of public events and activities that are planned. For example, they will be able to see a Bronze Age-style artefact being made by expert goldworker Brian Clarke - both live and as recorded for the web pages; they can attend lectures by internationally-respected experts on gold, and hear podcasts by Network members; they can see images and information about individual gold objects found in this part of Britain, and can learn about their broader, national and international context and significance in the accessibly-presented Research Framework; and they can follow and comment on the Network's progress on social media. Upskilled volunteer guides in the National Museums in Edinburgh and Cardiff will give them improved gallery tours featuring prehistoric gold objects; and in the longer term, visitors to the National Museum of Scotland will enjoy a new Early People display that will have been informed by the Research Network's activities.

2. The Third Sector: regional and local museum curators - most of whom lack specialist archaeological or geological knowledge - will derive a better understanding of prehistoric gold, and of research into it, from the project's web-based and public forms of dissemination. This will enable them to improve their own displays and educational 'offer', and to make informed decisions when approached by researchers wishing to undertake analysis of prehistoric gold items in their collections. And teachers in the formal and informal educational sectors can use the web-based content (especially the information about, and images of, individual gold artefacts from the study area) to enhance their teaching.

3. The commercial archaeological sector: as an accessible digest of information about prehistoric gold, goldworking and gold artefacts in Britain's auriferous regions between c2450 BC and 800 BC (including an up to date list and distribution map of finds), the project's web-based outputs will: a) assist excavators in their desk-based assessments of significant archaeological finds in areas where they are to excavate; b) facilitate the correct identification and dating of new discoveries of prehistoric gold artefacts; c) guide project managers when considering the best course of action for analysing new finds of gold artefacts; and d) deepen the understanding of field-based archaeologists of an important period in Britain's prehistory.

4. Public sector agencies/bodies: the staff of the Treasure Trove Unit in Scotland, and of the Portable Antiquities Scheme in England and Wales (and indeed, Northern Ireland given the close comparability of many gold finds with those from Britain's auriferous zones), will benefit from the web-based outputs since these will facilitate the correct identification and dating of new discoveries of prehistoric gold artefacts. Of particular use in this regard will be the web pages presenting images and information about individual Chalcolithic and Bronze Age gold artefacts.

5. Policy makers: the Research Framework and Strategy will provide funding agencies, both national and international, with a clear sense of where money can most effectively be spent to address the outstanding questions surrounding prehistoric gold, not just in Britain's auriferous regions but more widely.